Accelerate Innovation in Europe Through Startup Development and Co-Creation

EUAcceL’s objectives are as follows:
• integrate and assess impact in entrepreneurship education, start-up development, and co-creation;
• internationalise and collaborate within entrepreneurship education and entrepreneurial structures, including regional innovation ecosystems, to scout talents, start-up teams, and start-up ideas;
• implement an open entrepreneurship and co-creation framework to help HEIs and ecosystem actors to iterate innovation activities, and foster innovation and start-up development with speed and quality; digitalise the open entrepreneurship and co-creation framework through virtual formats of entrepreneurship education and digital platforms for matching and co-creation;
• develop new business models to ensure funding opportunities for international start-ups, and continuation and growth of the initiative;
• scale the EUAcceL initiative with new HEIs, innovation ecosystem actors, and content to address additional EIT KICs;
• implement the scalability and sustainability plan of EUAcceL, and transform to a new Open Entrepreneurship Alliance entity
This project has received funding from EIT. EIT is an EU body and an integral part of Horizon Europe, the EU Framework Programme for Research and Innovation.